Belfast Metropolitan College and Smiley Monroe Limited

To design and manufacture a new product range from advanced materials to improve competitiveness in global markets for bulk materials conveyance systems and to improve processes to improve cost and time efficiency and reduce waste.